Scorpio Air Sterilisation System (SASS)

This project is to provide a 'Proof of Concept' demonstrator of the SCORPIO AIR STERILISATION SYSTEM which aims to remove a very high proportion of infective agents such as the COVID virus (SARS-CoV-2) from the air in enclosed spaces, thus providing a further, technological, mitigation against the pandemic and future disease outbreaks.

The motivation behind, and utility of this project is that it will enable the subsequent rapid development of products, based on innovative adaptations to existing technologies. This in turn will enable the production of air sterilisation units for use in air-conditioning and similar systems within offices, transport systems, care-homes, entertainment venues, schools, and other settings. The strategic focus of Scorpio Technology Ltd, is to enable the development and roll-out of these systems, through the use of established supply-chains, worldwide.

Consequently, this project focusses on both the recovery of economic and social activities, as well as enabling resilience to future waves of infection, from this and future airborne diseases.